AdaptiveEye: Enhancing Mobile Interaction through Context-Aware Gaze Interfaces

AdaptiveEye envisions a future where controlling smartphones is as simple and intuitive as looking at them. Traditional mobile input methods rely on touch, which can be inconvenient or impossible in certain scenarios (e.g., when hands are occupied, or when the touchscreen is wet, dirty, or unresponsive). Although gaze-based interaction promises seamless, hands-free control, current approaches are limited: they typically treat gaze as a direct substitute for touch, do not exploit the unique advantages of eye movements, and fail to account for the changing conditions of mobile use—people often hold their phones at varying distances, move around with them, and use them under diverse environmental conditions.
We propose addressing these limitations by making gaze-based interaction adaptive and context-aware. Instead of offering a static interface that requires the user to remain still, AdaptiveEye will measure how users naturally hold and interact with their phones. It will use insights from these measurements to dynamically alter the interface layout—such as button size, shape, or placement—based on factors like how far the phone is from the user’s face, the user’s posture (e.g., sitting, standing, or walking), and the phone’s movement and orientation.
In the first phase, the project will gather empirical data on how distance, motion, and posture affect the accuracy of gaze input on handheld devices. A controlled user study with around 20 participants will be conducted. Participants will complete gaze-based selection tasks (e.g., selecting on-screen buttons) under varying conditions, such as changing target sizes and shapes, and performing tasks while sitting, standing, or walking. Eye- and face-related data, along with inertial sensor readings from the phone, will be collected. This dataset will allow the project team to understand how external factors influence gaze accuracy.
In the second phase, the team will develop machine learning models that integrate this sensor data with appearance-based gaze estimation techniques. Working closely with Professor Yusuko Sugano, who will host the PI's research stay and specializes in computer vision and gaze estimation, the project will produce models that predict ideal interface adjustments. These adjustments might include increasing the size of buttons when the user is in motion, adjusting the vertical alignment of targets if gaze estimation becomes less stable when walking, or changing target shapes based on user posture.
Finally, in the third phase, the team will implement these adaptive mechanisms into a functional smartphone application (e.g., a simple music player) and conduct a second study to evaluate the impact of these adaptive interfaces. Participants will use the adaptive version and a non-adaptive baseline, providing comparative data on accuracy, speed, error rates, and subjective usability.
AdaptiveEye will push gaze interaction on mobile devices beyond a mere replacement for tapping. By making gaze input adaptive, context-aware, and genuinely user-friendly, the project will pave the way for a new generation of gaze-based interfaces. This effort sets the stage for broader adoption, making gaze interaction widely accessible and beneficial—from supporting users with disabilities to enhancing everyday device usage under challenging conditions.